Improving the nutritional qualities and nationwide health benefits of milk via a novel, epigenomics-driven platform, EPIHERD, for UK dairy farmers

Improving the nutritional qualities and nationwide health benefits of milk via a novel, epigenomics-driven platform, EPIHERD, for UK dairy farmers